Developing a remote financial analysis service for lawyers involved in probate claims

Risq was founded by Antony Turck and Jonathan Upton. Risq is solving a substantial innovation need that could improve estate administration for bereaved families, professionals, and society. COVID-19 has caused considerable challenges to the estate administration process, from reducing the number of probate applications to social distancing difficulties for executors, as well as an increase in deaths - executors' work has become more difficult. Risq's unique product will utilise machine learning to review and categorise transactions that pass through major UK financial institutions, looking for events that flag against defined risk rules. This product will reduce the reliance upon, and need for, paper records.